Impact of Sedimentological Heterogeneity on CO2 Migration and Trapping Potential: HyNet North West project, Liverpool Bay, Offshore UK

Geological carbon storage is widely recognised to be a key asset in tackling anthropogenic emissions and climate change to reach a sustainable 'net zero'. Geological heterogeneities can play an important role in the storage units because they control the presence of barrier and baffles. Their impact can either be positive (e.g., decrease the rate at which the CO 2 exceeds the limits of the storage site), or negative (e.g., reduce the effective reservoir volume causing CO 2 loss). Accordingly, understanding the geological lateral and vertical variability of a CO 2 reservoir is a critical aspect when assessing the risk and viability of CCS projects.